User Control of trustworthy personal Data (UCD)

This project covers preparatory work for the creation of new infrastructure to enable individuals to convey trustworthy personal data ('credentials') to and between counterparties, both organisations and other individuals.

Applications include: (i) a portable personal achievement record, to be used as a point in the cloud from which a learner can interact (and communicate) with learning providers and transition between them, and into employment, sharing trustworthy qualification data at each step; (ii) sharing of proof of identity held by one bank to another to open a new account, or to DWP when claiming Universal Credit; (iii) sharing of a 'key-worker' credential, to be used to claim priority in the booking of a slot for home delivery of groceries; and (iv) the sharing of a covid-19 immunity certificate from a test lab to an employer (should society decided to follow that route).

Note there are quicker ways to achieve (iii) and (iv): this is an infrastructure project to address a broad class of applications, not a quick fix.